Identification and optimisation of 3' synthetic UTR sequences for use in CHO-cell biomanufacturing of therapeutic proteins

The Sudbery lab is primarily interested in how UTR sequences determine transcript fate, and we have developed a machine-learning-enhanced approach to screen the function of hundreds of thousands of synthetic UTR sequences in parallel to identify sequences with desired properties. The successful candidate will apply these approaches to identify and optimise 3' synthetic UTR sequences for use in the CHO-cell biomanufacturing.